Pot ale to Animal feed

This project aims to produce vegetable material for fish food from pot-ale, a co-product of the malt whisky industry, for use in raising salmon and trout particularly in the Western Highlands of Scotland, where local businesses are well placed to consume whisky- derived protein.